Healthcare management tool for older people to prevent unplanned hospitalisation

MyLiferaft is a healthcare management tool for older people, to preempt and prevent the risk of hospitalisation through self-led care.